Omni-beacon Physical Web Platfom

The Omni-beacon Physical Web platform is designed to allow those operating public spaces to connect these locations to dynamic web content via Physical Web Beacons through by a web-based platform. This project sets out to validate our customer and user facing proposition, improve our MVP beacon hardware and design, develop and trial a user facing web platform.